PortZero: Enabling Zero-Emission Ports via Carbon and Air Pollution Capture from Berthed Vessels

The maritime sector is responsible for 3% of anthropogenic greenhouse gas emissions, and substantial air pollutants (including NOx and SOx), which can have serious impacts on human health. Ports concentrate these emissions into small areas, with up to 15% of all emissions from the maritime sector taking place at these vital logistical hubs.

Existing solutions to reduce emissions from vessels at berth are not expected to be widely available for another 10-15 years, like green fuels including hydrogen, ammonia, and methanol. With average vessel lifespans still ranging from 25 to 30 years, there is an urgent need for practical, near-term solutions to avoid costly fines and comply with increasingly stringent environmental regulations.

Seabound has developed a carbon capture and storage system housed within a modified 20ft shipping container, that traps and stores carbon in limestone pebbles, which can then be used in other industries onshore.

Seabound is partnering with barge-based emissions capture company STAX Engineering, Associated British Ports, and Lomar Labs to optimise their carbon capture technology for port-based applications and plan a full-scale deployment to achieve zero emissions in ports.